Structure/function analysis of the ubiquitous SLC26A/SulP transporter/channel family

Membrane transporters play crucial roles in fundamental cellular functions and normal physiological processes such as nervous influx conduction, nutrient uptake, removal of waste or oxygen transport during respiration. Therefore studies on solute carrier proteins have had great impact on our understanding of human disease and the design of effective drugs. About 30% of current clinically-marked drugs have as their targets membrane transporters or channels. The solute carrier from the SLC26A family of proteins was defined 15 years ago and it has been shown that these proteins belong to the ubiquitous SulP/SLC26A family of anion channels/transporters conserved from bacteria to man. The human genome encodes at least 10 proteins of this family, amongst which four have been identified as disease genes. Moreover the bacterial members of this protein family may play a role in bacterial virulence. Many important questions remain unanswered about this poorly-characterised protein family, in particular regarding their structure and mode of action. Unfortunately studies on these proteins in humans are technically very challenging. Therefore, the philosophy of my project, in agreement with the famous citation of the French biologist Jacques Monod ?What is true for Escherichia coli is also true for the elephant? is to use simple and well studied bacterial model organisms, such as Escherichia coli, which possess the SulP/SLC26A proteins. In these model organisms, powerful genetic and biochemical tools will be used to shed more light on this important class of transporter. Although my project is fundamental, any advance in our understanding of the mode of action of these transport systems will have a potential impact on society, given the importance of these proteins in different biological processes, including human disease.

Technical abstract
Studies on solute carrier proteins have had great impact on our understanding of human disease: about 30% of clinically used drugs have as their targets membrane transporters/channels.
The solute carrier 26 (SLC26) protein family was defined 15 years ago. Since then, it has been shown that these transporters belong to the SLC26A/SulP family of anion transporters conserved from bacteria to man. The functional importance of the family is highlighted by several inherited human diseases caused by mutations in SLC26A genes and the putative role of the SulP protein in bacterial pathogenicity.
Although our knowledge of this protein family has increased over the past few years, limited structural information is available and several important questions still remain to be answered. These include the identification of the conformational changes that occur during the transport cycle and the structural features important for mediating ion movement through this remarkable family of transporters. Answering this may lead to an understanding of the relationship between SLC26A mutations and inherited diseases, which remains almost completely unknown. Tackling this problem would be extremely difficult using human SLC26A proteins, as they are very large compared to the bacterial homologues, and large membrane proteins are notoriously very challenging to handle for biochemical characterisation. Studies on bacterial membrane proteins have frequently proven crucial for catalyzing progress in the structure/function studies of human membrane proteins. Therefore, this research proposal aims to develop structure/function analysis to shed more light on this important family of membrane proteins, using bacterial members as model systems. The two major objectives of this project are:
1- To obtain essential information on the structure of the SLC26A/SulP proteins, more specifically:
1.1.-to define the topology, the quaternary structure, and obtain a low resolution structure,
1.2-to attempt to solve the 3D structure of one (or more) of SLC26/SulP proteins as well as their isolated cytoplasmic regulatory domain.
2- To define how the protein functions, more specifically
2.1-to determine the substrate(s) transported by developing transport assays
2.2-to define the mechanism of transport as well as identify important residues for the process through a detailed structure/function analysis.